A Large Language Model empowered chatbot for self-attachment technique

The project aims to develop an empathetic, LLM-empowered chatbot to guide the user to practice SAT, a new holistic and self-administered psychotherapy, informed by attachment theory, which has had a very large effect size in a pilot study to treat depression and anxiety. It builds on an existing multi-lingual, rule-based SAT bot. Equipped with memory, the LLM-empowered SAT bot would be constructed to be safe, non-toxic, non-hallucinating, able to recognize user's emotions and engage in an open dialogue before recommending some appropriate exercises, while tracking the past exercises that were helpful to the user. The LLM-SAT bot would be initially designed to target anxiety and depression.